UK Regions Digital Research Facility (UK RDRF)

The UK RDRF brings together a number of research strands funded under the DET, EPSRC and ESRC portfolios over the last decade to create a national facility to tackle the vexed question of regional competitiveness and rebalancing the UK economy. Following the Scottish referendum there have been renewed calls for greater devolution to regions and core cities. This facility will bring together the big economic data and construct the high resolution models needed to support policy makers at national, regional and local level. It will innovate by building together a model of the fixed stock of buildings, including housing, commercial, warehousing and manufacturing, with a network model of key infrastructure. This will allow analysis of which policy nudges might be expected to overcome the inertia present in the historic geography of the UK. It will allow a common framework of data and evidence ti be used by regional and local policy professionals wishing to evaluate policy options. The whole facility is built on the opportunity created by CDT funding to develop a cohort of evidence based policy professionals and analysts to support the needs of a more devolved form of planning. We aim to support the creation of a 'community of practice' based on access to big economic data and open source analysis and modelling tools. We will host workshops and networks to spread best practice and create some institutional glue amongst the people concerned. Finally, we will engage local communities in the debate and bring the same evidence and tools to the public at large through crowd science and in-the-wild research engagement.

Potential impact
The UK Regions Digital Research facility targets beneficiaries at all levels of the UK's economy and society. It aims to transform the way that we support regional policy to allow much greater local sensitivity to context, at the same time as learning from evidence of what works and what does not. By developing support networks and workshops for the policy professional we will build a community of practice for policy professionals working across the UK's cities and regions. The open source technology platform will make available to this community the tools they need to develop policy customised to the specific local context of different regions at the same time as maintaining comparability of methodology and evidence.

If we are successful in helping rebalance the UK economy, there will be beneficiaries in all regions due to a reduction in inequalities (social and health) as well as through greater economic resilience and employment.